Mapping and Deliberating Public Values for Uplands Management in Scotland

This PhD focuses on Scottish land governance, examining effective ways for publics to engage with land use issues in order to support the governance of Scottish land reform, woodland expansion and land-based climate mitigation.